Autonomous Navigation and Drone Routing Environmental Analysis - ANDREA

ANDREA is about drone routing algorithms supporting a nationwide transport user - the National Health Service.

The project identifies the most optimal manner within which an NHS Foundation Trust may deploy drones to collect medical samples from NHS "touchpoints".

Drones can operate in most weather situations and slowly the UK Civil Aviation Authority are advancing their usage of airspace to enable drones to fly commercially carrying cargo payloads.

Other countries are already delivering medical samples by air through drones and the UK is on the back foot with regards implementation.

The project develops a Machine Learning (ML) solutions that addresses the business challenge or opportunity in the target industry sector of _transport, including logistics and warehousing_ and focuses on providing an automated decision system for the deployment of drones based on the commercial advantages of sending a drone rather than a van.

We aim to blend machine learning with regards road routing and drone routing. Road routing has specific nuances, whereas drone routing has different rules owing to the classification of airspace that the drone will fly in and various restrictions to flight.

The project provides a unique ML derived solution that looks to optimise the delivery operations for our NHS partner, working to predict weather, road usage and to develop new models for hybrid delivery transport networks.

ANDREA supports the aim of the competition, and is an innovative projects prompted by a challenge to business in an area of operations that can drive improvements in business productivity. As such the application supports the Government's goals with regards the National AI Strategy in the transition to an AI-enabled economy through wider AI adoption across sectors.

We aim through ANDREA to challenge business, specifically with regards to Drone Transport Networks and to be able to demonstrate an increase in business productivity, through the adoption of this forthcoming transport solution.

We build on our Drone Flying experience, our knowledge of airspace and aviation and partner with Selborne Technologies Limited who have extensive Road routing and low carbon vehicle operations knowledge.

Perhaps the most innovative aspect of the project is the blending of knowledge from the disparate domains of Road/Air transport. This is collaborative innovation for a huge growth sector, that the UK is slightly behind the curve with.

We aim to provide a simple solution that demystifies the potential for drones to provide logistics solutions and take more vehicles off our roads.